Computational social choice and machine learning for ethical decision making

The main aim of my research is to critique and improve how human preferences are represented in AI systems. In particular, I am investigating spatial models of preference, their limited expressiveness and validity, how to succinctly summarise their structure, how to formally express uncertainty about their parameters, and how to predict their future evolution based on real world events which may change preferences. Ultimately, I plan to use such methods in recommender systems to mitigate political polarisation.

The key research objectives/research questions are:

At a high level, there are two main research questions: (1) what are the limitations of spatial preference models? and (2) How can spatial preference models be used for bridging-based ranking?

To achieve these objectives I will:

To achieve these objectives I will prove bounds on the expressiveness of spatial preference models, develop new theoretical frameworks for modelling uncertainty and prediction of spatial preference models, and implement and evaluate all methods in the context of ranking items in Polis, Twitter Birdwatch or other civic forum software.

The expected novel contributions are:

The expected novel contributions are: a set of lower bounds on the expressiveness of spatial preference models, a rigorous link between between social choice models of preference and preference embeddings in deep learning systems, improved methods for summarising the structure of spatial preference models and a new theoretical framework for modelling uncertainty and prediction in spatial preference models.

This PhD is relevant to the following EPSRC research area(s):

- information and communications technologies
- mathematical sciences